In-Situ Machine Axis Error Monitoring

Laser interferometry is commonly used to measure machine axis accuracy but has one major flaw in that it cannot be used to monitor axis dynamic performance while the machine is cutting. Laser measurements are typically made in static mode in fixed positions along the machine axis meaning the axis is stationary when each measurement is made so potentially it doesn't reflect the performance of the machine when it's in its working condition cutting components. This low cost in-situ laser monitoring system will measure axis position, velocity, acceleration and angle at all times even when the machine is cutting ensuring the most accurate method for determining the performance of the machine axis. This data will form the basis of more accurate compensations and/or allow an accurate performance/condition monitoring system. Data from the system can be monitored over time to provide machine degradation information and performance data for monitoring of production.